Market Study of New Applications for a novel colour monitoring technology platform

These have to be unrolled and re-rolled by machines to give
the correct stretch prior to automatic cutting. This presents an ideal opportunity for automatic
scanning to detect colour variation before machines cut pieces that workers sew into a
finished garment. We have demonstrated added value to both garment manufacturers and
fabric dyers and printers. We sell slightly different versions of our technology to these two
groups of customers. Our current system has been adapted to swimwear and lingerie and we
now want to diversify into other fabric types.
We have identified several different fabric types, for which C-tex colour could improve
manufacturing processes. Each will need specific adjustments to hardware and software of the
core technology. The purpose of this study is to identify:
Which sectors will benefit most from colour variation monitoring?
How large each of those sectors are; i.e. are they worth us developing variants for?
What technical adjustments do we need to make, and how much will it cost to develop a
prototype for these?
Ours is a market worth £120Bn worldwide, growing at a CAGR of 14.02%. We export 90%
of our products, adding to the £5bn of exports that textiles contributes to UK exports and
£37Bn to the UK economy overall.